Digital Not Digitised: The Creative's Virtual Show

We will research, design and develop a new communication system that helps creatives to showcase and transmit ideas more effectively and engagingly. Creatives are using the digital medium today to do fashion shows, makeup tutorials, cooking demonstrations, poetry readings and stand-up comedies. However, the videoconferencing experience has not been modernised to take into account how humans connect and communicate.

We will explore improvements to the video interface, and how video and voice communication _can_ and _should look like, feel like, and sound like._ Specifically, we will look at the creative worker, and their need to engage and interact with their audiences, as well as audiences' desire to interact with one another.